University of Newcastle upon Tyne and RxCelerate Limited KTP 24_25 R4

To facilitate discovery of new innovative therapeutics, by developing and testing a method for identification of unique, short-lived states of proteins. These states remain 'invisible' to experimental techniques but are important for discovery of drugs with novel mechanisms. To address this challenge by developing a cutting-edge computational workflow.